Aircraft Window Advanced Refurbishment Machine (WARM)

Bryant Symons Technologies Ltd is a micro-SME manufacturer of ultra-precision machinery and has a long history of machine tool development in the aviation industry. This project, Aircraft Window Advanced Refurbishment Machine (WARM), is a highly innovative solution to a long-standing problem in the aerospace industry. Prospective customer research, patent and market searches have unearthed competitors which use outdated and/or expensive methods but none are comparable to WARM in terms of cost effectiveness, productivity, projected reliability and environmental friendliness. The diamond machining technology developed in this project and applied within WARM is unique. A report on Acrylic Window Crazing by influential senior management at Lufthansa clearly states the benefits of diamond machining over the currently used abrasive processes. The market is ripe for a shake-up as airline operational running costs are under constant pressure whilst adhering to strict compliance standards and procedures. WARM will offer airlines and MRO customers many technical and operational advantages while delivering highly significant cost benefits and offer Bryant Symons a commercially desirable, scalable and exploitable new product/service.